Shoppers' Affinity Based Product Ranking for eCommerce Stores

Although eCommerce industry is rapidly growing, converting shoppers into customers is one of the biggest challenges for online stores. Even for high street retailers like John Lewis over 97% of shoppers leave without making a purchase. Hence, Owned it wishes to provide a solution to online retailers for converting more shoppers into customers by analysing their patterns and behaviours. OIT can predict shoppers’ affinity towards various products and product categories, enabling them to provide one to one personalisation to each shopper in real time and encouraging them to follow through with their purchases.

OIT is a fast growing equity backed conversion optimisation business with over 1700 stores using the platform, hundreds of thousands of marketing campaigns are delivered every week. OIT wishes to undertake a R&D project to develop key technologies to add to its current system. Areas of research and prototyping include use of pattern recognition algorithms, advanced event processing, profiling visitors using behavioural analysis to predict product affinity, which is extremely innovative. The feasibility study will cost £100k and a grant of £70k is sought to undertake this highly innovative project.